SharePop App (Working Title)

A circular economy platform that will contribute significantly to tackling the United Nations climate change factors. It will help change consumer behaviour and support education regarding the carbon cycle.